University wellbeing AI

University first year undergraduate students fall into an age group which is particularly vulnerable to develop mental health problems and therefore have an increased risk of dropping out of university with devastating consequences for students, universities, and society in general. COVID-19 has transformed the face of education and universities are struggling to provide adequate mental health support for students with well-being services stretched to breaking point.

In conjunction with university partner, Oxford Brookes, Syndeo will develop an artificial intelligence-based application which aims to help students to pursue their educational goals in a way that maintains, or even increases, their well-being during their first year of study - a time which is known to be particularly challenging for students.

The AI application will be available to students alongside their on-line learning materials. It will provide an easily accessible mechanism for students to obtain resources to assist them with the setting of study goals and mindfulness exercises that promote good mental health. In addition, it will provide access to relevant university-specific content of well-being support and if necessary (and where possible) connect them directly to well-being services within the university. The solution uses AI with state-of-the-art emotion-detection technology to offer students individualised mental health content. Furthermore, the employed AI allows monitoring of student engagement with the course materials. Thus, the application will be the "go-to place" for any student's well-being issues.

The project aims to assist in students and universities in three ways:

* Enhanced student well-being, specifically for first year undergraduate students;
* Improved undergraduate student engagement with the university; and
* Reduced drop-out rates for first year undergraduate students.